Cardiff University and Cerebra - For Brain Injured Children And Young People KTP 22_23 R3

To develop an inter-disciplinary data science based approach for data-driven strategic marketing campaigns with the goals of acquiring new donors and improving donor retention.